Workshop: Random Dynamics and Other Recent Developments

This is an application for partial funding for a 5-day research workshop in probability entitled Random Dynamics and Other Recent Developments, to be held at the University of Sheffield in April 2018. The meeting will benefit UK mathematics by stimulating interactions between UK and international experts on the latest developments and future research directions within probability. Particular emphases is placed on the participation of female academics and early career researchers.

The UK is recognized globally as a leading center for research in probability, but there is a constant need to keep abreast of international developments. Our workshop focuses on the inter-related themes of random geometry, random reinforced processes and stochastic dynamical systems. All three of these areas have seen intense recent activity within the international probability community, both for their theoretical significance and for their importance in applications such as data science, social networks and machine learning.

The workshop is centered around three mini-courses, given by internationally distinguished researchers, corresponding to the three themes mentioned above. The mini-courses will be complemented by invited individual talks from leading researchers, alongside opportunities for PhD students and early career researchers to give contributed talks or present at a poster session. Additionally, the proposed schedule of the workshop contains time set aside on each day for break-out sessions and discussion groups, to facilitate exploration of new research directions and to support the formation of new collaborations.

Potential impact
The impacts of a workshop such as this are numerous and diverse, extending beyond the control and time-frame of the workshop itself. A major impact of this workshop will be to strengthen the UK probability community across the spectrum from theoretical to applied probability. Probability is one of the fundamental methodologies underlying statistics and data science. As well as providing the language and roots of these disciplines, recent and direct examples of impact, directly connected to the themes of this workshop, include the statistical modelling of social networks and the use of reinforced learning algorithms in data science. Maintaining a strong research community across the spectrum of probability and its applications is thus a crucial component of the UKs ability to innovate and lead within the data-driven global economy.

Our three mini-courses focus on areas of current importance, and participants of the workshop will benefit directly from opportunities to form new connections and build collaborations on these hot topics. The mini-course themes have been chosen for their inter-disciplinary character, as well as for intrinsic theoretical significance; they find impact through a diverse range of applications across statistics, social science, population genetics, physics, and computer science. These areas, and related industries, benefit from probability research through the ability to better model, understand, and manipulate the environments they work within.

We place particular emphasis on the development of PhD students and early career researchers; we see this group of people as having great potential to produce impactful research in the future. Whilst we do not presume to direct influence over the ways in which the future impacts of our workshop will be realized, we have designed the workshop with impact in mind.